A VR-modularised lattice light sheet microscope for deep imaging of 3D biosystems

Multiscale biological processes mediate human health and the diseases we suffer. To develop an integrated understanding of these processes in a manner that allow us to
exploit them to our advantage requires that we 'see' how biological agents (organs, tissues, cells, proteins) interact with each other and their environment. Live microscopy of biological systems allows us to visualise these agents in action. To visualise the agents of interest, we 'label' them with a fluorescent molecule, which can be detected by fluorescence microscopes. The rationale is that when these agents are alive or inside a living system, these fluorescent labels can help show the real-time activity of the agents they are bound to, i.e. we can see agents in action: an approach referred to
as live cell imaging. We can thus monitor the movements of proteins or their interactions and visualise which cells organise together or move apart during disease.
Light-sheet microscopes are specialised fluorescence microscopes that visualise these labels by illuminating only a thin slice of a sample with sheets of light, enabling 3D optical sectioning. In Lattice Light-sheet microscopy, advanced beams are used to create lattice-shaped light sheets, which are significantly thinner than standard light sheets. This significantly enhances resolution and minimises samples' exposure to light. By combining selective labelling with advanced methods to distinguish two or more molecules with different labels, we can even visualise and investigate the intracellular machinery non-destructively, revealing interactions between multiple molecular mechanisms within living cells. Further, combining this setup with Virtual Reality toolkits that enable advanced visualisation and analyses open up previously inaccessible regions of interest deep within the sample. This allows us to study these processes in more detail than previously possible.
The University of Leicester (UoL) is a recognised leader in conducting world-leading biomedical research and part of the vibrant life science imaging community in the Midlands. UoL researchers are devoting significant activity to understanding the multiscale biology of development, regeneration, diseases, and infection. However, lack of a suitable microscope and facility is impeding critical research, discovery, and innovation. We aim to overcome this by installing the Lattice Light-Sheet 7 microscope that will enable improved depth penetration for live cell imaging combined with high-throughput, high-content imaging. This system will be fitted with virtual reality toolkit to undertake sophisticated analyses that will drive our science, training, and public outreach. We will always develop a facility to house this system. Ultimately, with Zeiss, this facility and system will help us develop a centre of excellence in bioimaging that will serve the Midlands and beyond.
This will significantly enhance our capability to contribute to BBSRC's strategic priorities, including 1) understanding the multiscale biology of development, regeneration, and disease; 2) understanding host-microbe interactions; 3) combatting infections; 4) developing techniques to replace/refine/reduce use of animals; and 5) engineering biology. This setup will also turbocharge the university's efforts to advance our interdisciplinary biomedical research, teaching, and training. Our proximity to industrial and academic partners in Leicester and the Midlands, especially our interactions with them contextualised by the Centre of Excellence, will result in an unprecedented pooling of expertise that will be transformative for development and commercialisation of transformative technologies that will ultimately secure better health, ageing and wellbeing for everyone.